Encouraging Urban Cyclists

A unique, clean and clutter-free navigation and route guidance solution for Urban cyclists to allow them to stay focused on the road ahead with the aim of increasing road-safety.